Unifying NURBS and subdivision: Extracting sparse shape descriptions using NURBS-compatible subdivision

We will investigate methods to improve the work-flow of 3D designers, in engineering (cars, aircraft, ships) and entertainment (animation and special effects). We begin with our recent work that reconciled the two principal representations of 3D models: NURBS, used in both engineering and entertainment, and subdivision surfaces, used principally in entertainment. Our work brings the flexibility of the subdivision approach to the rigorous requirements of the engineering applications without having to forgo the significant advantages of the NURBS approach. This has been a research goal for thirty years. Our recent paper is the first piece of work to achieve this ( NURBS with extraordinary points: high-degree non-uniform subdivision surfaces published at the prestigious ACM SIGGRAPH conference and in the ACM journal Transactions on Graphics ).This grant carries forward the work in two inter-connected strands.Strand 1 investigates ways in which the new method can speed the capture of 3D models. Many engineering and entertainment models are still made using clay. The clay model must be captured and then converted into a numerical representation, using either NURBS or subdivision. This first strand will look at ways in which we can capture a clay model and produce a good internal representation that can be used for further manipulation of the model. Our new modelling method will be of benefit here, as it allows us to use the flexibility of subdivision, while still being compatible with the engineering-friendly NURBS method.Strand 2 extends the capabilities of our new method. We will investigate various ways in which it can be improved, to provide a richer modelling tool for 3D designers. The improvements will feed across into Strand 1, while the experience in Strand 1 will inform the particular improvements that we investigate in Strand 2.If we are successful, we can expect our methods to be taken up in the main computer-aided design systems. This will bring improvements in 3D design work flow, so that cars, aircraft, and animated characters can be modelled more quickly and more flexibly than before.

Potential impact
Beneficiaries The beneficiaries of this research include the CAD industry, the computer animation industry, applied mathematicians, and the subdivision research community. If the research is successful, it will feed into the multi-million pound CAD industry, in the form of new mechanisms for modelling three-dimensional objects for manufacture. The principal underlying software of the CAD industry was developed in Cambridge and two of the companies (Spatial Technology and Unigraphics Solutions) maintain development teams in the city. Dr Sabin has contacts in both companies (and in several other UK CAD companies). Dissemination and exploitation The principal dissemination route will be through publication in the appropriate journals and presentations at appropriate conferences. We will assess the mechanisms that we develop and, if we believe that there is a good chance that they are exploitable in a commercial context, we will take advice from Cambridge Enterprise, the University's subsidiary that exists to help University of Cambridge inventors, innovators and entrepreneurs make their ideas and concepts more commercially successful for the benefit of society, the UK economy, the inventors and the University. Cambridge Enterprise has the resources to provide legal protection (patenting) of exploitable results. The exploitation route would be through one or more of the existing CAD or animation companies, preferably those with whom Dr Sabin already has a working relationship, and would be guided by the expert staff at Cambridge Enterprise.